Mini-livers: stem cell-derived ruminant liver organoids as a next generation drug metabolism platform

"Organoids are a stem cell-derived culture system that reflects the microarchitecture, cell-to-cell interactions and cellular function of the target tissue. The development of different organoid culture systems from ruminants is accelerating research on important livestock infectious diseases, particularly relating to how pathogens interact with their host. However, liver organoids have not been developed, despite liver diseases being important in ruminants e.g. liver fluke disease (fascioliosis), infectious hepatitis and fatty acid liver disease. Furthermore, the liver is an important site of drug action and biotransformation but liver drug metabolism models for large animals are lacking.

The overall aim of this PhD project is to characterize liver organoids and demonstrate their utility for modelling parasite infection and anti-parasite drug metabolism during infection with the liver fluke Fasciola hepatica in vitro. Importantly, this model development is in line with 3Rs principles for the reduction and replacement of animals in research and offer a tissue-specific platform with improved experimental repeatability. This project will result in breakthrough culture systems for drug-related studies, expanding models for different ruminant liver diseases using a physiologically relevant platform, for which useful lab-based models are currently lacking.

This multidisciplinary project will include training in cutting-edge techniques and skills for a career in research. This includes: working in a containment level 2 tissue culture lab, stem cell isolation, 3D organoid cell culture, RNA sequencing, immunofluorescence microscopy, parasite collection and culture, mass-spectrometry and drug metabolism.